Jet Physics at the LHC in and Beyond the Standard Model

Jets, highly collimated bunches of energetic hadrons, are ubiquitous both in precision analyses and new physics searches at the LHC. The main features of jets (their mass, width, etc.) can be understood in terms of the basic properties of gluon radiation in Quantum Chromo-Dynamics (QCD). Recently, a new method, called ARES, has been devised by myself and collaborators to study processes characterised by the presence of two widely separated energy scales.
The proposed project aims at using the ARES method to study interesting observables in hadron collisions both for precision studies and new physics searches.

The project implies the following steps:
1. Extension of ARES to jet observables with three radiating legs, including vector or Higgs
boson production plus one additional jet
2. Production of a colour singlet with a jet-veto at NNNLL accuracy.
3. Top-pair production with a veto on additional jets.
4. Extension of ARES to other jet observables of importance for LHC phenomenology.

All processes could be studied either within the Standard Model, or including effects beyond the Standard Model according to interesting new physics scenarios, e.g. composite Higgs models or Supersymmetry. The proposed programme has a great phenomenological relevance. Its results will be very useful for precision measurements of the parameter of the Standard Model, as well as for new physics searches at the LHC.